PixelPin – A Secure 2 Factor Image Based Password System for Enterprise Logins

In today’s digital age, we are becoming increasingly dependent on online services to be accessible across multiple devices. As a result, the security of information is one the key challenges associated with the open digital age, which faces commerce, governments and citizens alike. As company data becomes more valuable and harder to protect, businesses are increasingly looking for secure, single sign-on options for employees to login into computers/tills/other electronic devices directly into private company networks and servers. PixelPin has developed a secure 2-factor sign-on solution on mobile devices, using the specific mobile phone as the 2nd factor to overcome the limitations of current authentication solutions through a patented picture-based approach where users choose a personal image (e.g. a holiday photo) and a four pass-point sequence. This type of sign-in approach has been proven to be easier to learn, quicker to enter & less likely to be forgotten, protecting users against common hacking techniques such as dictionary attacks, social engineering, phishing & keylogging. PixelPin is now seeking to develop novel system functionality to deliver an enterpise solution with using a secure mobile 2nd factor.